New Formulation Chemistry for Single Layer Emission Control Catalysts

The project is concerned with the simplification of formulated emission control catalysts for use with cars and trucks for future emissions standards. The project is a feasibility study with the aim to determine whether the proposed research approach has the potential to simplify the current multi-layer catalyst architectures present in many current formulations to single layers and help the integration of separate catalytic functions into single catalytic monolith parts.